Multi-physics multi-scale models of the micro-mechanical environment of bone cells in cancer metastases

Multi-physics multi-scale models of the micro-mechanical environment of bone cells in cancer metastases